Stepping out of the screen: Augmented Reality TV with AI Integration

Extended Reality (XR) and Artificial intelligence (AI) hold enormous potential for storytelling and engaging audiences beyond the traditional rigid frame of the TV screen.

The challenge is connecting the capabilities of AR, AI and traditional TV production to create interactive Augmented Television.

In collaboration with local Createch talent, we want to create a proof of concept app that enables users to move between a traditional TV programme and an immersive AR experience that integrates advanced AI technology. One key element will be ensuring these emerging technologies are accessible to as wide an audience as possible.

In our first iteration, we propose building on a successful children's TV brand to give the young audience a personalised learning experience which enhances their understanding of the 2D storytelling of the TV series.